Latent class analysis in imaging studies as a method to estimate the true disease status based on multiple test results

Research question :
Is latent class analysis (LCA) a viable alternative to panel diagnosis in imaging studies and clinical practice?

Background:
Diagnosis is challenging for many medical conditions, requiring extensive testing. Clinicians must then combine every test result to determine the disease status and recommend the correct treatment. To help decision-making,we assemble a panel of clinicians to arrive at a diagnosis together. It is the same situation in studies evaluating new tests - "panel diagnosis" acts as the reference to compare the new test against, to determine accuracy. However, organising and conducting panel diagnosis is laborious, resource-intensive, and subjective (Bertens et al., 2013; Keating et al., 2013). LCA is a statistical modelling method that combines multiple test results to estimate the disease status. Latent class models (LCMs) are more rapid, cheap, and objective than panels (MacLean & Dendukuri, 2021). There are
also publications on designing and reporting studies specifically for LCA in diagnostic testing (Cheung et al., 2021; Kostoulas et al., 2017). However, uptake is slow due to a lack of validations against panel diagnosis. Translating LCA into diagnostic testing will make diagnosis more efficient, incurring substantial benefits for patients, the NHS, and funders.

Aims:
1)Evaluate if, how, and when LCA is more effective than panels in completed studies
2)Apply and evaluate LCA prospectively in ongoing studies
3)Implement and evaluate LCMs in clinical practice as an alternative to panel diagnosis

Methods:
The project is organised into four work packages:
Work Package 1 (from 04/23 to 03/25) will evaluate when LCMs have sufficient agreement with established panel diagnoses in six NIHR-funded diagnostic accuracy studies to enable researchers to trust the approach.
Work Package 2 (from 04/25 to 06/26) will determine in what situations LCA can reliably estimate disease prevalence and test accuracy by applying it in simulated studies representative of real-world scenarios. We will incorporate our findings into guidelines for designing diagnostic accuracy studies that apply LCA.
Work Package 3 (from 07/26 to 11/27) will design data collection to evaluate LCA against a panel in an ongoing prostate cancer study investigating whether MRI can replace biopsy. We will develop an LCM to construct a reference standard in future sub-studies.
Work Package 4 (from 07/26 to 03/28) will compare LCA to a panel in an ongoing Crohn's disease study investigating a novel MRI technique for detecting disease activity. We will incorporate routine clinical data into the LCMs to evaluate new MRI techniques without an expert panel and to explore the potential of LCMs as diagnostic tools in a clinical setting.

Impact:
Given the environment for this project, I am exceptionally well-placed to disseminate LCMs in both research and clinical settings immediately following completion, leading to rapid impact. I secured mentoring and support from three Professors of Radiology, a Professor of Diagnostic Statistics, and a world-leader in LCA methods. Importantly, I developed this project and will continue to collaborate with patients at IBDrelief to ensure the output is pertinent and patient-centric.

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.